Accelerating the Circular Economy for Consumer Goods within Islington

GoodMine is an early stage growth business that has developed a waste prevention platform that collates open source data and creates networks to connect the dots between consumers and the circular ecosystem. The platform includes a data analytics dashboard for local authorities to observe local waste prevention activities and behaviours as they work towards net zero goals. This project relates to a demonstrator trial of GoodMine's technology within the London Borough of Islington in collaboration with Islington Council.